Queen's University Belfast And Seven Technologies Limited

To develop advanced RF capture and intelligent Ethernet data analysis techniques to provide smart software tools for use by national security agencies.